Project to prove the concept of a novel type of neuromuscular stimulation to improve recovery from muscle fatigue and injuries in elite sports athletes.

Lower limb injuries to elite sports athletes are common and have significant competitive and
financial implications to the athlete and team. Depending on the type and severity, athletes
will probably undergo a period of immobilisation, the physiological consequences of which
are significant. Muscle strength can decrease by approximately 10% in only 14 days. There is
also a decline in blood flow following immobilisation. Muscle can recover rapidly in a
subsequent period of retraining with muscle strength returning to initial values along with
improved blood flow. Although rehabilitation is a critical component of the recovery period it
is complex and specific to the type of injury.
Firstkind has developed and currently supplies, a portable, disposable, neuromuscular
stimulation device based on its proprietary OnPulse technology platform. The device gently
stimulates critical parts of the nervous system in the leg and causes calf muscle contraction
increasing the flow and volume of blood moved in all parts of the body by a considerable
amount. Preliminary data shows that this technology can be effective in the treatment of a
number of medical conditions including: deep vein thrombosis and urinary and faecal
incontinence and osteoporosis.
It is proposed that by improving, or at least preventing, the decline in muscle and vascular
function during the immobilised period will enhance the rehabilitation process and allow the
athlete to return to training and competition earlier and in a better condition.
Anecdotal evidence from trials conducted, in elite athletes and teams including England
Rugby Union, premiership football and professional golf is very positive. However, to allow
the company to enter a market that is estimated to be over $1billion in the US and EU alone,
empirical evidence substantiating the claims of the device performance is essential. This
project is designed to provide this evidence and prove the concept of enhanced sport injury
recovery.